Transcriptional control of immune-metabolic functional switching during the innate immune response

Immunity and metabolism are tightly interlinked processes. Infection or persistent immune activation can cause major disruptions to metabolism, and conversely, disturbances to metabolism can have profound effects on immunity. Better understanding the interplay between metabolism and immunity therefore has implications for treatment of both infectious and metabolic diseases.
The model organism Drosophila melanogaster has been widely used to study the immune-metabolic relationship. In higher organisms like humans, metabolic and immune functions are carried out by independent organs. However, insects have a unique fat body which orchestrates both immune and metabolic functions. In healthy flies, the fat body acts as a storage site for glycogen and triglycerides. During infection, major transcriptional changes are induced which result in downregulation of numerous metabolic genes and the induction of immune genes like antimicrobial peptides. Progress has been made in identifying specific transcription factors that contribute to this transcriptional immune-metabolic switch1, but a genome-scale understanding is yet to be obtained.
The aim of this project is to profile the transcriptional state of the fat body during infection, including global changes in gene expression and genome structure. To achieve this, Targeted Dam ID (TaDa) will be performed. This technique relies on the bacterial enzyme DNA adenine methylase (Dam). When expressed in vivo, Dam methylates any GATC sequences in its vicinity. Since D. melanogaster do not have endogenous DNA methylation, identification of these methylation markings reveals where Dam has interacted with the genome2. Since DNA must be accessible to Dam to be methylated, methylation profiles will give an indication of chromatin accessibility. Further, Dam can be fused to the catalytic subunit of RNA polymerase II (Pol II). When the Dam-Pol II construct is expressed, Dam will be specifically recruited to Pol II binding sites. These methylation profiles will therefore give an indication of which genes are likely being transcribed. By driving expression of Dam constructs specifically in the fat body and comparing the profiles of infected and uninfected flies, it will be possible to determine how gene expression and genome structure are altered by infection.
The results of the TaDa experiment will determine how the project progresses. Differences in chromatin accessibility may be observed between the promoters of immune or metabolic genes during infection. The Dam-Pol II data will reveal whether this correlates with a change in the expression of any chromatin modifiers, which could then be further investigated. Alternatively, the Dam-Pol II data may reveal changes in expression of several related genes. Computational techniques could be used to predict key transcription factors responsible for driving the observed changes. Survival assays, bacterial quantification and metabolomics could then be performed to determine the true biological functions of the implicated chromatin modifiers and transcription factors during infection.

References
1. Clark, R. I. et al. MEF2 is an in vivo immune-metabolic switch. Cell 155, 435-447 (2013).
2. Marshall, O. J., et al. Cell-type-specific profiling of protein-DNA interactions without cell isolation using targeted DamID with next-generation sequencing. Nat. Protoc. 11, 1586-98 (2016).